Application of novel cellular target engagement technologies to interrogate the IL23R-JAK/TyK2-STAT signalling pathway

Many biological processes are predicated on the binding of endogenous ligands and other protein-protein interactions that form part of a signaling cascade. Understanding the core components and interactions of these signaling cascades is still elusive for a number of cellular mechanisms with limited tools available to aid deconvolution. This study seeks to utilise the NanoBRET Tracer and protein-protein interaction (PPI) technology to target and better understand elements of a known signaling pathway (IL23R/JAK family/STAT) in a cellular context.